Thinking Outside the Magic Box: Reconsidering the Work and Inventions of William Friese Greene and their Contribution to Early British Cinema History

The PhD will investigate:
i. How did the work of William Friese-Greene directly and indirectly impact the development of cinema in Britain and beyond?
ii. Now the nationalism and technological determinism underpinning previous histories have faded, what do primary sources reveal about the landscape of invention in which Friese-Greene moved?
iii. How can a fusion of paper research and film practice expand our understanding of the birth of motion pictures?